Penetration Testing

Penetration testing of web based system to identify the vulnerabilities and potential solution. Consultancy on suitable network and security infrastructure for start up business with high potential to growth.